The Development of Next Generation Textiles for the Fashion Industry

The fashion industry's global crisis demands radical change, as overproduction and environmental damage escalate. Synthetic fibres, such as polyester, dominate the industry despite their long-lasting pollution and slow degradation. "Next-generation" materials from novel sources aim for minimal environmental impact, but struggle with mass-market adoption due to manufacturing and performance issues. Bacterial cellulose (BC) shows potential for fashion, yet its properties need refinement for widespread use. This project seeks to balance production techniques and product performance to make BC a viable, eco-friendly alternative in fashion.